Explainable Artificial Intelligence in Optically Pumped Magnetometer Magnetoencephalography

"This is a PhD research project in Physics.
Optically Pumped Magnetometer Magnetoencephalography (OPM-MEG) is a non-invasive imaging method that uses quantum technology to map brain activity, by recording the magnetic fields generated by neural assemblies in the brain. Patients wear very sensitive magnetometers (OPMs) that pick up the magnetic fields, and these can be used to infer electrophysiological brain activity, and its perturbation in disease. The data collected in MEG require extensive mathematical analysis, to localise the origins of activity and to differentiate healthy activity from abnormal activity. Current methods exist for this, however the prospect of using artificial intelligence (AI) to process the data is very attractive as these tools have the potential to outperform all current techniques. Additionally, the nonlinear nature and high sensitivity of AI provides significant potential for the diagnosis of conditions where humans are not able to detect subtle abnormalities.
The problem we face though is the use of AI in medical imaging raises significant trust issues, and AI is yet to be widely adopted in MEG imaging. For example, neural networks, which are one form of AI, can be opaque in the way they process data are therefore not adopted widely. Explainable Artificial Intelligence (XAI) is a field of research that aims to address this issue by explaining how such "black box" models interpret input data and make decisions. The hypothesis of this Ph.D. project is that the widespread adoption, and subsequent performance gains of AI in MEG requires establishing trust in the data processing, and we will achieve this by developing targeted XAI tools for MEG data. "